Next Generation Fusion Power - Developing Additive Material Repair Processes for Remote In-Situ Operation

This project will investigate and develop laser-based additive handling techniques that allow repairing a partially damaged steel assembly in situ, and which are compatible for future integration in remotely operated robotic systems. Type 316L austenitic stainless steel and P91 ferritic-martensitic steels will be assessed for their suitability for laser-based additive repair processes, with a focus on process optimisation for remote deployability in fusion plants.